A Self-Organising System Architecture for Ethical Platformisation

Many large-scale platforms for social coordination suffer from a lack of reuse and opportunities for domain-specific customisation yet offer a soft-target single point of failure for security exploits. Moreover, they are mostly privately-owned by trans-national corporations, whose motives and values are sometimes distinctly different from their user communities, wherein Artificial Intelligence (AI) is often used to abstract or reinforce pre-existing asymmetric power relationships and inequalities. These such algorithms lead to addiction by design, where the desire for profit promotes outrage and grievance instead of social cohesion. To address these problems, this thesis presents the development of a system comprising a platform (an extensible architecture for social coordination) and 'meta-platform' (a platform for instantiating the platforms), interlinked via a plugin architecture, to unify the fields of platformisation and pluginisation. This design protocol then maps a high-level architecture, design methodology and operationalisation model to a platform instantiation, according to five design 'values' of data autonomy, sustainability, usability, customisability, and multiplicity. Each of these values can then be cross-referenced with three further supra-functional requirements - platform democratisation, knowledge codification and continuous self-improvement - which we argue offers a localised, small-scale and fragmented approach to social coordination using the lens of ethical platformisation.